shelf life

Gingerwela is a manufacturer of homemade tropical ginger beer which is non-alcoholic and non-carbonate. We are facing a problem due to the use of fresh ginger. The pungency of fresh ginger differs and is not constant. Mass production is challenging, because the formula is not stable enough in terms of shelf life. So we collaborated with the University of Greenwich to:- Investigate the use of natural preservatives in transforming the drink from a freshly prepared status to one that has a longer shelf life of 5 days to up to a month. This reformulation would need to be done without changing any of the flavour characteristics of the original product;- develope specifications to ensure a standardised product;- develop a management system to ensure safety and quality criteria are met;- investigate packaging options for the product.